Motion-Corrected Quantitative Body MRI (MoCoQ)

The prevalence of pathologies of the gastrointestinal tract is on the rise. Computed Tomography (CT) occupies a central role in the clinical decision process despite the radiation exposure and the need for contrast agent injection. Gastrointestinal tract Magnetic Resonance Imaging (MRI) has superior soft tissue contrast to CT but suffers from limited resolution and artifacts due to involuntary gastrointestinal movements and respiration. Nevertheless, quantitative MRI techniques based on relaxometry mapping have shown great successes for tumor staging and therapy outcome assessment. Current quantitative abdominal MRI protocols rely on 2D acquisitions performed during breath-holds or using traditional respiratory motion synchronization, e.g. gated image acquisition driven by external sensors. Abdominal physiological motion is complex.

MoCoQ aims to develop contributions on two distinct levels: 1) Aim A, microscopic signal generation including machine learning-enhanced self-navigated data acquisition and physiological monitoring techniques and 2) AIM B, macroscopic image reconstruction using generative machine learning models, in order to reconstruct plausible high-resolution and motion-free abdominal MR images at a quality level that competes with CT.